Optimising MRI protocols for studying food in the GI Tract using model emulsified foods

Technical abstract
This research is focussed on the relationship between in vivo MRI contrast and food microstructure and composition as they are digested. This addresses an urgent need to maximise the amount of information available from in vivo MR studies of the stomach and GI tract. We will ascertain the pulse sequences that will optimise contrast between the various components (such as lipid or starch) of model meals to maximise the visibility of the various phases (fat, starch) in the sample. We will study mousse as this is an ideal model food system comprising controlled and variable amounts of starch, sucrose, lipid (triglyceride) and water which have very different NMR relaxation characteristics that change significantly during digestion.